Air quality and haze in Beijing's urban environment

High levels of particulate matter associated with urban and industrial emission sources lead to the formation of pollutant haze in many urban areas, notably Beijing. Dense haze reduces surface heating and photolysis rates, affecting boundary layer structure and surface air quality. The aim of this project is to use the ADMS-Urban model to explore how air quality in Beijing's urban environment is impacted by haze, including haze-urban heat island interactions.